Deciphering the role of the MOF complex and H4K16ac in the regulation of neuronal enhancers

Histone proteins package DNA into a compact DNA-protein structure termed chromatin. Accessibility of compacted DNA for transcription is regulated by enzymatic complexes that add covalent modifications like acetyl and methyl groups to histones. Covalent modifications on the histones including acetylation play essential roles in many aspects of cellular function, including normal development of complex organs including the brain. Genes encoding histone-modifying protein complexes are frequently mutated in developmental disorders. Severe neurodevelopmental disorders are most commonly caused by new mutations in genes important for normal development of the central nervous system, with a wide range of phenotypes such as global developmental delay, severe intellectual disability and autism. It is estimated that about 1 in 220 children in the UK have severe neurodevelopmental impairments as a result of new mutations. Clear and early diagnosis and a better understanding of disease mechanism will improve the stratification of neurodevelopmental disorder patients for personalized therapy and support.
Genes encoding epigenetic modifiers are frequently mutated in patients with developmental disorders. Male specific lethal 3 (MSL3) gene encoding a component of histone acetyltransferase complex (MSL/MOF) is mutated in a neurodevelopmental disorder called MSL3 syndrome. The MSL/MOF protein complex is responsible for acetylation of histone H4 at lysine 16 (H4K16ac), which is known to increase gene expression. However, a specific role of MSL/MOF complex in the development of the nervous system and how mutations in MSL3 contribute to a specific neurodevelopmental phenotype is not known.
Only about 42% of patients with severe developmental disorders have detectable mutations that affect the protein coding regions of genes. Sequence variants found in non-coding distal regulatory elements called enhancers points contribution of enhancer dysfunction in developmental disorders. Enhancers are scattered around 98% of the genome that is non-coding and can regulate genes from large distances, hence it is challenging to delineate disease mechanism due to sequence variation in the enhancer DNA. Genome-wide profiling of acetylation of histone H3 at lysine 27 (H3K27ac) is widely method to identify active enhancers in the genome. We have previously discovered a new class of active enhancers based on the presence of H4K16ac that lack H3K27ac.
In this project, we will identify genes and enhancers regulated by MOF and H4K16ac, then compare the activity of enhancers identified based on histone acetylation. Furthermore, we will investigate the mechanism through which histone acetyltransferase complex function to regulate gene expression. We will also investigate how mutations in genes encoding proteins in histone acetylation pathway leads to a specific neuronal phenotype. Finally, we will test if we can rescue altered cellular and gene expression phenotype by treating with drugs that increases histone acetylation levels.
Overall, we will use state-of-the-art functional genomics and genome editing methods to comprehensively understand the mechanism through which MSL/MOF and H4K16ac regulate genes. Importantly, this work will provide important insights into the disease mechanism which results from mutations that leads to altered level of histone acetylation. This work will improve our understanding of the mechanisms through which mutations in MSL3 and enhancers contribute to neurodevelopmental disorders and, in addition, provide afunctional criterion on which to stratify patients for therapeutic intervention.

Technical abstract
Functional distal regulatory elements in a cell or tissue type (active enhancers) are predicted based on the presence of histone acetylations, although the significance of these acetylations in enhancer function is not known. The overall aim of the project is to develop an understanding of how histone acetyltransferase complex called MSL/MOF and acetylation of histone H4 lysine 16 (H4K16ac) contributes to enhancer function in neuronal cells and how their dysregulation leads to neurodevelopmental disorders.
We will address these questions by A) Identifying active enhancers by genome-wide profiling of H4K16ac, H3K27ac and accessible chromatin in neuronal cells. B) Quantify the activity of identified putative active enhancer classes by performing a massively parallel reporter assay. C) Identifying the target genes of neuronal enhancers by studying the long-range interaction between enhancers and promoters in three-dimensional (3-D) space. D) Investigating whether binding of MSL3 and MOF to enhancers is sufficient to activate target genes. E) Investigating the impact of MSL3 and MOF depletion on chromatin structure and gene expression in neuronal cells. F) Determining the impact of MSL3 and MOF depletion on the neuronal phenotype.
These insights will be invaluable in informing prioritization of disease-associated protein-coding and non-coding variants for thorough functional studies and to explore therapeutic opportunities. For example, the effect of some of the mutations leading to altered epigenetic status can be reversed by epigenetic drugs e.g. histone deacetylase inhibitors (HDACi), which are already in clinical trials for cancer therapy.

Potential impact
The proposed research addresses current priorities in molecular datasets and disease, within the scope of molecular and functional genetics, epigenetics, and genomics and seeks to use omics methods to improve understanding predisposition to disease. It will investigate the mechanism of gene regulation focusing on noncoding part of the genome and how their alterations may lead to developmental and complex diseases and cancer. These insights would be invaluable in informing prioritization of disease-associated variants at noncoding regions for thorough functional studies. Identification of novel causal noncoding variants and their target genes not only improves the diagnostic yield of genetic disorders but also can be used to stratify patients for therapy, as some of the neuro-developmental disorder patients are amenable for existing therapeutic interventions.
The outcome of this research will benefit several areas:
- Drug industries: Identification of epigenetic features that drive enhancer activity and the effect of mutations on the gene regulatory activity will lead to the development of drugs against them. Several inhibitors that could increase transcriptional output like inhibitors of DNA methyltransferases (DNMTi), histone deacetylases (HDACi) are already in clinical trials, illustrating the potential for drugs targeting chromatin/ epigenetic modifiers. Specifically, HDACi could be used to alleviate the symptoms in neurodevelopmental disorder patients that have mutations in genes responsible for histone acetylation.
Supporting scientists: This project will give opportunities for postdoctoral researchers to work with cutting-edge technology and high-end quality science in the fields of genetics, genomics, genome editing and molecular biology. These studies will be carried out together with the state-of-the-art molecular biology experiments including high-throughput data handling, genome editing and epigenome editing methods. Postdoctoral fellows will also be trained in many skills transferable to other areas such as communications and writing skills, collaborative interactions, networking and problem-solving. This will immensely increase two postdoctoral fellow's employability in the industry as well as academia. By providing highly skilled personnel, this project will contribute to increasing international reputation of the UK in science as well as economy.
- The project will produce a huge volume of data through high-throughput approaches such as massively parallel reporter activity assay, ChIPseq, ATACseq promoter capture Hi-C and RNAseq, which will be a very useful resource for both scientific community (both clinicians and basic scientists) and industry. Applying a variety of epigenomic methods will facilitate the integration of data into systems level knowledge and will promote data-driven projects.

Medical research:
- This work complements the efforts of Genomics England, UK biobank and DDD consortiums, which are focused on identifying sequence variants in rare disease patients in UK national healthcare system. Specifically, thorough annotation of neuronal enhancers that are otherwise missed by traditional method of enhancer annotation will improve clinical interpretation of disease-causing variants.
- Identification of disease mechanism due to mutations in protein coding regions and enhancer elements that regulate genes will provide opportunities to modify disease outcome. For example, some of the neurodevelopmental disorder patients have inborn errors of metabolism which are amenable for existing therapeutic interventions.
- CRISPR dCas9 based transcriptional activators (e.g. dCas9-MOF) could be used to correct disease phenotype due to haploinsufficiency by increasing transcriptional output the existing functional allele.